In light of the impending and final demise of the Chernobyl self-settler population what is their textile legacy and is there a future for their artif

In light of the impending and final demise of the Chernobyl self-settler population what is their textile legacy and is there a future for their artifactual heritage?
By investigating the textile heritage and embroidery tradition of this obsolescent community through my own textile practice and research methods such as face-toface interviews, the recording and collecting of textile examples will form an archive of their Everyday which otherwise would be lost. An interest in historical examples of embroidery and my background as a textiles practitioner and lecturer in the specialism, as well as past research carried out in the Chernobyl exclusion zone has informed this intention which includes the questioning of why it is important.